Newcastle University And Boots UK Limited

To determine the link between mitochondrial DNA damage and skin cell function allowing the capability and opportunity to screen a number of technology options.